Understanding conservation conflicts: combining the habitat-to-population framework and participatory approaches

Environmental change is altering natural resource availability across marine and terrestrial habitats. While human activities may reduce resources in some habitats, they can create new opportunities and spatio-temporally more predictable resources in others. Altered availabilities of resources in different habitats within an animal's home range may have consequences on their survival and reproduction. Species can vary in their responses to these human perturbations. Opportunistic and mobile species that can travel across several habitats may be able to benefit from land use changes, at least locally. Changes in populations and relative use of resources in different habitats can lead to altered interactions between wildlife and humans and thus land use conflicts. There can be both positive and negative effects on humans and wildlife populations and the potential to become conservation and management concerns. It is therefore important to understand, and predict, the impact of differential changes in resource availability on populations living in these environments and responding to shifting human-wildlife conflicts. In order to understand how wildlife responds to changes in the availability of different environments we can use a framework of generalised functional responses, which accounts for individuals responding to the habitat characteristics of their immediate location as well as to the overall habitat composition in their home range (e.g. the availability of all habitats within their entire home range). Where a representative generalised functional response is obtained, it is possible to evaluate how the changes in the availability of different environments affects the population and predict how species will respond to environmental change. Large gulls are mobile and opportunistic generalists that use both marine and terrestrial environments to different extents. Herring Gulls (Larus argentatus) have undergone large scale declines over the last four decades in the UK. They are currently on the red list of the Birds of Conservation Concern are protected features in several Special Protection Areas (SPAs) around the UK. Although Herring Gulls declined in absolute numbers, population trajectories show spatial variation among colonies and regions and the species has expanded into new habitats including those where they can negatively affect humans through, for example, noise disturbance and stealing food. However, due to the protected status of Herring Gulls, management actions are limited. The drivers of the population changes and the shifting conflicts (between those that aim to protect gulls and those that are impacted by their presence and behaviour) are not well understood and are a key knowledge gap for conservation and policy managers. Often there may be no universal cause of changes in numbers and distribution, but factors that act at a local and regional scale are likely to be key. This project aims to test the hypothesis that changes in the availability of different environments drives regional variation in population changes by using the habitats-to-population framework. A better understanding of how habitat use links to population growth could lead to informing management plans that regain favourable population trajectories of Herring Gulls but at the expense of divergent stakeholder interests. Increasing gull populations into habitats they expand to also means increasing impacts on people (harassment, fouling, noise) which can create potential trade-offs between stakeholders that promote the conservation of gulls and those that are negatively affected and impacted by them (e.g. tourism, shops, recreation). To understand how stakeholders value ecosystem services and identify hotspots of risks of competing demands the project will use participatory approaches